Mechanisms by which interfacial layers control lipolysis on digestion (LIPOGEST)

Technical abstract
Obesity is a major health problem within the member states of the European Union and the levels of obesity are currently increasing, especially in children. There is a strong correlation that exists between dietary fat intake and obesity, which in turn contributes to increased incidences of cardiovascular disease, diabetes and some cancers. These related conditions have a hugely detrimental impact on the quality of life of the sufferers and create an increasing drain on national health care resources.

In order to develop novel approaches for reducing dietary fat intake, we need to understand the fundamental processes underlying lipid digestion. Therefore a major aim of this proposal is to understand a key aspect controlling lipid digestion (lipolysis) at a fundamental level. To achieve this we will use a multidisciplinary approach, bringing together the following key skills and expertise:

1. Physiological expertise is required to define and develop accurate models of lipid digestion which are representative of the in-vivo situation.

2. Interfacial skills and expertise are required to characterise properties of the interface where a key stage of lipid hydrolysis occurs.

3. Atomic force microscopy (AFM) imaging of biological systems is a highly specialist field and is essential to accurately visualise and understand the structural changes occurring at interfaces that are thought to influence lipolysis.

The aim is to understand how conditions experienced during digestion affect interfacial structure and how these structural changes influence lipolysis.